Translational studies into the role of CNP and NEP inhibition in acute inflammation- a potential novel therapeutic approach to ARDS

Acute Respiratory Distress Syndrome is a severe type of lung injury that affects 10% of patients admitted to Intensive Care Units worldwide, with an unacceptably high mortality of up to 48% in those with the most severe form of the condition. It is a complex and poorly understood syndrome that results in progressive failure of the lungs. Crucially, the inflamed lungs allow fluid to leak from the circulation into the airspace, so that patients' lungs fill with fluid - "drowning from the inside". As this condition progresses, the patient typically requires increasing amounts of oxygen and eventually, support from a ventilator. To date, there are no effective treatments for ARDS that can limit, stop or repair this process.

This research study is aiming to look at a naturally occurring substance produced by blood vessels, C-type natriuretic peptide (CNP). We have evidence suggesting that CNP plays a role in maintaining the barrier provided by blood vessels that stops fluid leaking out into tissues. This is based on various studies done on CNP by our research group that have established its widespread role in maintaining cells that line blood vessels and play a vital role in lungs' barrier function: the endothelium.

To establish whether this is truly the case, I will be studying endothelial cells grown in a layer outside the body to determine the effects of CNP on the leakiness of the layer and how it affects inflammation generally. In addition, I will be assessing whether genetically modified mice that cannot make CNP in their endothelium suffer from worse lung failure, and whether this can be rescued by replacing CNP.

Most importantly, there is an existing safe drug that has been used for decades to treat diarrhoea, that works in part by limiting the breakdown of CNP. If CNP does in fact strengthen the lungs' endothelial barrier, then this drug may benefit patients with ARDS. Hence, I will be studying the effects of this drug on mouse models of acute lung injury that mimic ARDS in patients to look for an improvement in the degree of leak found in their lungs. I will also test the effect of this drug in a well-established, safe model of inflammation-induced skin blisters in a healthy human volunteer study to determine primarily whether the fluid accumulation i.e. leak, in these blisters is reduced by treatment with this drug.

If my hypothesis is proven to be correct, there is potential for a new treatment to go into trials in patients with ARDS quickly and inexpensively.

Technical abstract
Acute respiratory distress syndrome (ARDS) is an acute inflammatory syndrome manifesting as diffuse pulmonary oedema and respiratory failure that cannot be explained by, but may co-exist with, left-sided heart failure. The disorder is asociated with a mortality of 24%, rising to 48% in those with the most severe respiratory failure and represents appoximately 10% of all intensive care unit admissions. ARDS results from acute inflammation affecting the alveolar-capillary membrane (ACM); the gas exchange surface of the lung. Increased permeability of the membrane is associated with the recruitment of neutrophils and other mediators of acute inflammation into the airspace, which manifests clinically as high-permeability pulmonary oedema. This contributes to profound hypoxaemia and, eventually, type 2 respiratory failure. Yet, there are no effective disease modifying treatments for ARDS, despite almost 5 decades of clinical trials. This highlights the need to improve our understanding of pulmonary endothelial biology, focusing on both fluid movement and cell flux (i.e. barrier function), and its relationship to inflammation in ARDS. C-type naitruretic peptide (CNP), is a pivotal endothelium-derived mediator that governs endothelial homeostasis. My extensive preliminary findings, in conjunction with published data, suggest that pharmacological manipulation of CNP signalling holds potential for preserving endothelial barrier function, reducing oedema and dampening inflammation in the setting of ARDS. In accord, this proposal will utilise in vitro studies in murine and human pulmonary cells, in vivo experimentation in murine models of acute lung injury (ALI; the experimental description of ARDS), and a proof-of-principle clinical trial to determine the therapeutic utility of targeting CNP in ARDS. A positive outcome could be translated to ARDS patients quickly and inexpensively since the approach I am advocating involves the re-purposing of an existing licenced medicine.

Potential impact
Who might benefit from this research?

Acute respiratory distress syndrome (ARDS) affects more than 10% of patients entering intensive care units worldwide and the associated mortality is unacceptably high; almost 50% in individuals with the most severe forms of the syndrome. Despite extensive focus, drug treatment for ARDS has not significantly advanced over the past 5 decades. The disorder therefore represents a substantial unmet medical need. In patients with ARDS, acute inflammation occus in the alveolar-capillary membrane; the gas exchange surface of the lung. Increased permeability of the membrane is associated with the recruitment of neutrophils and other mediators of acute inflammation into the airspace, which manifests clinically as high-permeability pulmonary oedema. This contributes to profound hypoxaemia and, eventually, type 2 respiratory failure. Our innovative approach is to pharmacologically target an endogenous mediator, C-type natriuretic peptide (CNP), which is synthesised by endothelial cells and established to play a multi-modal cytoprotective role in the vascular system; one facet of this salutary function is maintenence of endothelial integrity, thereby diminishing fluid and cell extravasation. We predict that by promoting the bioactivity of CNP, using a neutral endopeptidase inhibitor (an enzyme which naturally breaksdown and inactivates the peptide), it will be possible to slow or prevent the acute inflammation and pulmonary oedema that characterise the syndrome. This strategy might therefore represent a signficaint advance in the treatment of ARDS and other pulmonary disorders. Regardless, this programme of work will increase understanding of the pathogenic mechanisms underpinning ARDS and the role that CNP plays in these processes.

How might they benefit from this research?

One attractive aspect to this proposal is the viable opportunity to repurpose the neutral endpeptidase inhibtor, racecadotril, for the treatment of ARDS. This drug has been licensed in the UK and EU for a number of years for the treatment of diarrhoea (the drug slows enkephalin degradation in the gut thereby reducing Cl- and H20 secretion), has had >1 million patient exposures (i.e. a reassuring safety profile) and is off-patent (i.e. inexpensive). We have recently conducted a Phase IIa clinical study showing postivive effects of racecadotril in pulmonary hypertension patients (COMPARE). If the working hypothesis of the current proposal is proven correct, that manipulation of CNP bioactivity alters endothelial barrier function in pre-clinical models and healthy volunteers, the drug could be progressed rapdily and cheaply into Phase IIa studies in a select, controlled cohort of patients predisposed to pulmonary oedema (e.g. after cadiac bypass). In turn, if a postiive outcome was observed, racecadotril could be swiftly evaluated in a Phase III trial in ARDS patients.